Extracting interpretable symbolic representations from neural networks using information theory and causal abstraction

The main aim of this project is to get a better understanding of how neural networks represent the world by extracting interpretable features. This will contribute to making neural networks more interpretable and more easily combined with symbolic methods.

The key research objectives/research questions are:
- To extract relevant monosemantic or symbolic features from neural representations.
- To explore the option of inducing modularity in a neural network to get more interpretable representations.
- Using Causality and Causal Abstraction to validate the relationship between the identified modules and concepts
- Using information theory to understand the synergy and redundancy between modules and representations.
- Explore if modular and interpretable neural networks can help us identify out of distribution and adversarial examples.

To achieve these objectives, I will:
- Extend current work on superposition using Information theory and focusing on how this can help us buid AI models we can trust.
- Explore how this work can be built upon using symbolic methods.
- Develop a framework to induce modularity in neural networks and study the resulting representations.

The expected novel contributions are:
- A new method to create interpretable modules in neural networks.
- New methods to use modules in neural networks to extract interpretable representations.
- New methods for mapping noisy neural representations to symbolic representations.
- Insight into the nature and detectability of out of distribution and adversarial examples.

This PhD is relevant to the following EPSRC research area(s):
ASG
Artificial Intelligence technologies